Zero_HiddenHunger_EU - Tackling micronutrient malnutrition and hidden hunger to improve health in the EU

Micronutrient (MN) deficiency is a form of malnutrition that occurs due to low intake and/or absorption of minerals and vitamins, with
adverse consequences for human development and health. Children, adolescents, women of reproductive age (including pregnancy) and
older adults (representing ~70% of European society) as well as immigrant/ethnic minority groups and those affected by social inequality
or poverty, are at risk of MN deficiencies. While addressing this public health problem is a priority, it is not possible until data on
the prevalence of MN deficiencies across the EU population and the causes for these deficiencies is available to predict and identify
those most at risk. Without this information, discussions on how to meet dietary requirements for the priority MNs of public health
concern, and improve their status, take place in a vacuum. The Zero_HiddenHunger_EU project aims to 1) provide estimates of the true
prevalence of MN deficiencies, based on priority biomarker and MN intake data in European populations and their associated health
costs, focused on high-risk population subgroups, and 2) provide the best possible evidence to develop context-specific, tailored foodfocused solutions to ensure adequate supply of vitamins and minerals from diets from sustainable sources. The consortium will focus
the research effort around existing high-quality data resources and biobanks from diverse and representative population groups around
Europe, supplemented by targeted studies in under-represented groups, maximizing research investment and adding value. Using highthroughput biomarker and advanced data analytical and modelling techniques, Zero_HiddenHunger_EU will deliver credible evidence
enabling policymakers and food system actors to deliver food-focused strategies to eradicate MN deficiencies from Europe.